Power Calderdale

Flooding has increased in Calderdale. With steep sided valleys and riverside communities, we are vulnerable to climate change. Our direct experience of climate impact is driving local demand for climate action.

We face some particularly difficult barriers when it comes to buildings. 53% of buildings in the UK have an EPC rating of C or above - however, only 29% of properties in Calderdale do.

Our building stock reflects an era of rapid development in the late 19th century. 48.8% of our private sector housing was built before 1919\. This is significantly higher than other Districts within West Yorkshire and well above the national average. Pre-1920 stone terraced homes are often described as "hard to treat". We challenge this label. Technical solutions do exist. The problem lies in a range of non-technical barriers, including poor finance solutions, consumer and contractor confidence, lack of understanding of the benefits (personal, financial, environmental), and perceptions of disruption and visual impact.

Our project proposes using a number of innovative whole system approaches to explore retrofit barriers and find solutions, including:

* Partnership development - bring together key groups and deliver thematic action learning and learning events
* Engagement - for specific groups, the general public and the local media. We will establish a Citizen's jury specifically on retrofit
* Feasibility studies to look at specific thematic challenges for Calderdale and possible solutions
* Strategic engagement with other projects and regional / national partners

Our ultimate goal is to develop new partnerships with the private sector and community-based organisations to develop a customer journey that works for local people.

Resolving non-technical barriers will enable a virtuous cycle whereby delivery of widespread area based work will reduce prices, demonstrate success, build trust, and lead to greater demand.